Sensory Motor Interface for Lower extremity Exoskeletons (TUM-SMILE)

Loss of mobility or balance resulting from neural trauma is a critical consideration in public health. Wearable robots (i.e. lower limb exoskeletons (LLEs)) are well-recognized as solutions for rehabilitation and assisted walking/balance, however clinical impact remains minimal. The project proposes the development of an LLE custom fabricated for individual patients specifically tailored to their physiology and clinical needs. The LLE will include fully integrated sensors, actuators, and intelligent control drawing from the latest advances in lightweight technics and intelligent sensory-motor control. The project aims at the manufacturing of LLE components with the latest advances in rapid prototyping technics to enable production of a patient-specific LLE in less than 24 hours. The proposed project will address this through innovation in neurorobotics, gait analysis, customisation of the LEE geometry and integration of functionality in the lightweight structural components to reduce the amount of motor driven articulations, providing a potentially disruptive approach to the control and manufacture of medical exoskeletons.